Blind Estimation of Binaural Parameters with Artificial Neural Networks

There exist various parameters used in Binaural technology which are impossible to calculate analytically without pre-knowledge of a number of factors, such as the impulse response of the room being used. One such example is the Inter-Aural Cross-correlation Coefficient (IACC), a measure of the 'spaciousness' experienced by a listener. Artificial Neural Networks (ANNs) are capable of being trained to estimate parameters like this in much the same way an expert human listener would - via intuitive 'knowledge' of the measure and how it sounds at a given value. This has been done in the past to estimate such parameters as Reverberation Time, and with recent advantages in ANN technology it is hoped that this will also be feasible to a high degree of accuracy for those used in Binaural sound reproduction.